Using Virtual Reality to create Immersive Experiences

"We are on the brink of a new waves of digital content based on Virtual Reality (VR), biofeedback and Augmented Reality (AR) devices. We are interested in how VR and biofeedback systems can be used to enhance pain relief and anxiety reduction.
We specifically want to expert advice on our current range of content production and R&D around the use of EEG data to understand immersion in VR."